Project Condor: A Massive Multiplayer Quiz Service for Pubs and Other Social Venues

We plan to develop an immersive, massive multiplayer pub quiz game to be played at social venues that will scale up to 1,000 players at a single game designed specifically to be played on a smartphone. This application will allow for social distancing but will be sufficiently compelling in features and content to increase customer footfall and spend by providing a more entertaining pub quiz experience. The game will make full use of smartphone features such as the use of the touchscrren to draw answers in response to questions.